The Fourth Industrial Revolution in the Global South: A Global Production Network Analysis of the Mexican Automotive Sector

The Fourth Industrial Revolution in the Global South: A Global Production Network Analysis of the Mexican Automotive Sector